Developing functionalised electrospun scaffolds to exploit neural stromal interactions in wound healing

Developing functionalised electrospun scaffolds to exploit neural stromal interactions in wound healing